University of Brighton And Northbrook College Sussex

To define, develop and implement efficient, well-documented business processes, coupled with a framework of key performance indicators to optimise operational performance.